Breaking the Stigma: An Alternative Approach to Cervical Cancer Screening in Nepal

Cervical cancer causes a large scale burden of disease on the Nepalese population. Nearly 2000 women die from cervical cancer in Nepal each year, yet 99.9% of cancers are preventable/treatable if detected early. Screening is highly effective in reducing incidence and mortality from cervical cancer yet the primary method of screening in Nepal is associated with many socio-economic and cultural barriers and uptake is extremely low.

Our project aims to explore the feasibility and acceptability of an alternative method to cervical cancer screening - self-sampling for HPV delivered via online and mobile phone based platforms, enabling women to complete self-taken swabs at home instead of attending a clinic. We will work closely with local partners and local communities to understand their needs, drivers and barriers and develop and test service pathways. We will also exploring the contextual barriers and opportunities in Nepal allowing us to create a feasible and acceptable prototype HPV self-sampling service which addresses current barriers to cervical screening and can be delivered through a sustainable business model.

A subsequent implementation of a sustainable, acceptable HPV self-sampling service has the potential to create a number of positive impacts relating to the SDG goals of Good Health and Wellbeing and Decent Economic Growth. We anticipate project will enable more women to access high-quality cervical screening information and clinical support through their phone and, as the service will be co-designed and tested with local women, we expect it would make cervical screening more accessible, particularly for women who experience many barriers to attending clinic based services. We expect this to increase the number of women being screened for cervical cancer, particularly for women in more disadvantaged communities directly resulting in a reduction in cervical cancer incidence and mortality. This will lead to an increase in gender equality, social inclusion and reduction in poverty by reducing the socio-economic costs and inequalities associated with a cervical cancer diagnosis.

We also envisage the project would produce technological advancement and innovation and the creation of new jobs in a number of different sectors. By working with local delivery partners throughout the process, local people involved will benefit from transferable knowledge and skills development in human-centred, technology-based service design and optimisation which can be transferred to other projects and programmes within Nepal.